Improving Healthcare AI-Support Systems for Visually Detectable Diseases: A Mixed Learning Approach on the Edge

Improving Healthcare AI-Support Systems for Visually Detectable Diseases: A Mixed Learning Approach on the Edge